DART (Dynamic profiling for Advertising via Recommendation and Targeting) - Whichit UK Ltd

Targeting potential customers on social media platforms is a major challenge for advertisers.
Conversion rates are low (less than 1% on average) due to poor targeting and user perception
of advertising posts in social media as spam. There is currently a large gap between a ‘like’
and a purchase.
Advertisers need a way to develop better consumer profiles to improve targeting and increase
conversion rates. As users migrate from desktop browsers to mobile apps, traditional methods
for online profiling such as cookies and browser behaviour, do not function, making it
currently impossible to produce accurate user profiles.
Whichit want to analyse user behaviour, to build user profiles and accurately predict decision making
behaviour. This will allow advertisers to accurately target their intended audience
with sponsored Whichit polls. These sponsored polls will include vouchers for users, enabling
click-through directly to online shopping, and allowing Whichit to transform from a purely
social app into an effective platform for social commerce.
Whichit will develop a prototype of a profiling and targeting algorithm and Business
Dashboard, that will allow advertisers to achieve high conversion rates on social media and
manage campaigns with detailed market insight.With this tool, social commerce will be
easier, more interactive and more profitable.